SWIFFT - Smart Wheel Integrated Fit & Forget Technology

This project looks to take existing sensor array technology and investigate the feasibility of implementing a novel robust passive energy harvesting system and wireless communications for 'fit-and-forget' installation on commercial rail vehicles. This would allow the technology to be deployed in international rail projects, facilitating low-cost, long term remote monitoring and advanced strategic rail asset management with minimum maintenance requirement.